Unique solution to incorporate machine learning to support customer conversion in online retail space with bespoke, pre-emptive messaging and actions

Smarter Click is an affiliate/digital marketing company that was founded seven years ago by Joe Gilmore, Ennis Al-Saiegh and Henry Boyson. With significant experience as well as large amounts of data, the team is now turning its attention to incorporate machine learning to support customer conversion in the online retail space with bespoke, pre-emptive messaging and actions. Smarter Click sees this as a growth opportunity area as there are limited services providing such bespoke technology-led digital campaigns. Should the development of this technology be successful Smarter Click could meet it's five-year post-project revenue goals.